Wirth Air Door

The Project aims to solve the problems caused by temperature differences between a building and its external environment -- a problem exacerbated by wind -- to a level far in excess of the existing market-leading solution, the Air Curtain, which themselves consume vast amounts of energy.

The device being developed, which will form part of the infrastructure of a building's entrance, will allow retailers and other commercial buildings to maintain their preferred 'open door' policy, without the associated energy loss and all of its associated issues. This policy, despite Air Curtains being widely deployed, is estimated to cost UK retailers over £1billion per year.

The Project will yield a full-sized, fully functioning and tested prototype of the device.